Scalable Kinetic Dynamic Resolution Strategies for the Production of Chiral Compounds

Enantioselective synthesis remains to be a major challenge in classical organic synthesis both technically and economically. In collaboration between BASF and Imperial College London we have developed a novel processing concept that combines an an immobilized enzymatic transformation with flash thermal racemization for the racemization of chiral amines, i. e. a dynamic kinetic resolution approach. It can be applied to amines and stereoinversion reactions.[1] At the heart of the technology is the development of a flow module that can realize rapid racemization of the amine with high selectivity, afforded by residence time control, increasing the productivity of the process by several orders of magnitude. In this proposed follow-on work, we will extend the concept to the synthesis of other optically active compounds that are essential to the fine chemicals and pharmaceutical industries and demonstrate scalability in a lab setup. [1] M. J. Takle, B. J. Deadman, K. Hellgardt, J. Dickhaut, A. Weija, K. K. Hii, ACS Catal. 2023, 13, 10541-6. DOI: 10.1021/acscatal.3c02859.

Key questions to be addressed during the PhD will be:
Establishing an integrated process that couples transition metal catalysis with biocatalysis in flow, using spatial and residence time control to achieve kinetically compatible systems to maximise productivity. - Expanding the concept to a range of different chemical transformations. This may entail the integration of an enantiomer separation step into the processing concept. - Preparing the opposite enantiomer/epimer of natural materials through stereocentre inversion, including unnatural (D-)amino acids. - Scaling up the process to yield relevant demonstrator samples and prove the applicability of the methodology for commercial purposes.